PopCash

PopCash will be a safe and secure mobile app for borrowing low cost money, particularly focused on supporting local Credit Unions to become as easy to find, as easy to use and as secure as services like Wonga, supercharging Credit Unions for the digital age. It will be targeted at people who do not have access to high-end financial products and those with low financial literacy. The project will reduce dependency on loan sharks and other risky financial behaviour by safely allowing those on the financial edge to get the money they need, when they need it, at lower interest rates than more well known “pay day loan” lenders, through an app that will be just as attractively designed as its more exploitative competitors. Phase 1 funding will be used to fund research, design, brand development, technical development of a basic similation of the app and user testing.